New potent antiparasitic agents against livestock resistant roundworms

The proposed PhD research project "New potent antiparasitic agents against livestock resistant roundworms" aims to develop novel, efficient, specific, and safe anthelmintic drug candidates to improve parasite control practice and offer efficient alternatives in the difficult-to-treat situations (e.g., infection with multi-resistant parasites).

Research on the antiparasitic properties of medicinal plants has garnered a significant interest because they present fewer side effects and are less likely to lose efficacy to resistant parasites compared to antiparasitics currently in use.

The aims of this PhD are to: (1) determine the molecular targets of neophytadiene and pentadecanal by performing reverse docking experiments between these lead compounds and roundworm putative target proteins, (2) elucidate the mechanism of actions of neophytadiene and pentadecanal, and (3) perform structure-activity relationship analysis to identify analogues with better anti-parasitic and safety properties.

The project findings will accelerate the rational design of novel therapeutics for gastrointestinal roundworm infections of livestock. We will employ an integrative strategy involving molecular biology, biochemistry, metabolic profiling, structural and cell biology to discover new antiparasitic targets, elucidate the molecular mechanisms of actions of the lead molecules, and analyse potential adverse drug reactions and drug toxicity.